Legitimacy, accountability, victims' participation and reparation in transitional justice settings - lessons from and for Colombia

It is widely accepted that Transitional Justice (TJ) contributes to building peace, preventing new conflict and promoting the rights of victims of conflict. It can also help to identify the root causes of inequality and marginalisation. It can therefore enhance development in various ways: through promoting the rule of law, strengthening institutions, increasing access to justice, reducing inequalities and promoting gender equality.
The currently predominant view is that a holistic approach to TJ needs to be adopted after periods of armed conflict in which massive human rights violations occurred, based on a coexistence of mechanisms of truth, justice, reparation and guarantees of non-recurrence. However, it is not yet clearly understood how to resolve the possible tensions between the different components of this approach and how to put it into practice successfully so that the legitimacy of a TJ process is enhanced rather than undermined. It is equally still an open question what would be necessary for TJ to have a positive effect on development.
Colombia is the first country worldwide that designed a TJ process that aims to put into practice the theory of the holistic approach to TJ. This puts to the forefront novel questions of far-reaching significance for achieving peace, strengthening institutions, and improving the situation of victims of conflict who are often the most disempowered in a society. The legitimacy of the justice component of the Colombian TJ process, the Special Jurisdiction for Peace (SJP), has been highly contested from the outset. This has partly been due to the fact that, in implementing the holistic approach to TJ, it provides the perpetrators of mass atrocities with special sanctions (that do not include imprisonment) in exchange for truth, reparation and guarantees of non-recurrence. Among the supporters of the SJP, this approach is regarded as legitimate because of its "victim-centred" focus which is meant to ensure that procedures are designed and undertaken so that victims can participate effectively at every stage and have a say on how to best satisfy their rights to truth, justice and reparation throughout. Its opponents regard this as impunity.
The SJP is only in its second year and this early stage of its operation provides a unique opportunity to analyse the potential and challenges of the implementation of some of the features of the holistic approach to TJ in practice. Such an analysis is of crucial importance at this particular point in time, as it will feed back into the Colombian peace-building process while it evolves, and it will also inform academic debate and the formulation of future TJ processes worldwide, which primarily take place in LMIC and therefore have an important link to development.
Through various research methods, in particular semi-structured interviews, focus groups and participant observation in public hearings, we will collect and process original data on how the implementation of the holistic approach to TJ in Colombia is perceived by victims and other key stakeholders, and in particular on what they perceive as the main issues that weaken or increase the legitimacy of the justice process as carried out by the SJP. We will add to the existing academic literature through our analysis of the novel Colombian approach to TJ and lessons to be learned from it. Our research also aims at informing TJ practice, both in Colombia and internationally. In Colombia through briefing papers specifically aimed at assisting the SJP in addressing pressing questions such as how to operationalise victim participation and the restorative component of the special sanctions in a way that maximises their legitimacy, and how to define key legal concepts such as the criteria according to which cases are selected for investigation.

Potential impact
Our research is intended to have various beneficiaries in Colombia as well as internationally. In Colombia, it will first of all benefit those working at the Special Jurisdiction for Peace (SJP) and key stakeholders that interact with it, in particular:
- The SJP will benefit because we will provide policy and academic input (through policy briefings, meetings and academic publications) that is tailored at informing their most urgent and significant decisions and showing ways in which to enhance the legitimacy of its work.
- Victims whose cases are currently before the SJP and their representatives, by providing recommendations on essential issues such as how to improve victim participation, reparation, the design of hearings, and the definition and application of key legal concepts. Victims will benefit from this because our research will strengthen their involvement in decisions made by the SJP at many different levels, and will provide input in how best to design this involvement, including in decisions on reparation and their role in the hearings, to ensure it results in victim empowerment and not in re-victimisation. They will also benefit because our research will make the decisions of the SJP that directly impact them more robust.
Throughout the project lifecycle, we will engage with these beneficiaries through meetings at which we will present our research questions and initial research findings and seek their feedback on and input in the focus and direction of our research to ensure its relevance for these beneficiaries.
Beyond these direct beneficiaries, our research aims to reach all those whose work has some relation to the justice component of transitional justice (TJ) mechanisms, including, for example, transitional justice practitioners, policy makers, relevant government officials, the judiciary, and civil society organisations. These groups will benefit from our research both if they are based in Colombia or in countries that undergo a transitional justice process and need to design a justice mechanism that balances victims' rights and expectations with the realities of often polarised and fragile states that have to deal with the aftermath of mass atrocities and will regularly not be able to investigate, prosecute and punish all violations that occurred. Our research findings will provide them with answers to what measures could enhance the legitimacy of such endeavours, including in relation to how to conduct hearings, victim participation, reparation and robust criteria for the selection of cases and other legal issues.
Our research findings are also highly significant for development agencies and actors worldwide, given the importance of TJ for development, in particular for strengthening peace, justice, the protection of the rights of victims and for tackling inequalities. They will inform their work by shedding light on the as yet under-researched relationship between the design of the justice component of a TJ process and development, particularly with regard to what factors will enhance victim empowerment as opposed to perpetuating inequalities, and contribute to the legitimacy of the process and therefore strengthen peace and justice, instead of risking further polarisation and recurrence of violence.
These stakeholders will be reached through our websites, newspaper articles, blogs, and policy and academic publications. Representatives of these beneficiary groups will also be invited to the international seminar that we will organise towards the end of the project.